Investigating the molecular basis of heterogeneity and survival in memory CD4 T cells

Our immune systems recognise and respond to the pathogens that infect us and cause disease. An important element of our immune system is its ability to learn from previous infections and provide better protection should we meet the same pathogen again. We achieve this by forming immune memory cells that act quickly in response to subsequent infections. This ability to remember past infections is the basis for the success of vaccines.

Most vaccines work be training immune cells called B cells to make antibodies that stick to the pathogen and stop it infecting us. Some pathogens, including the viruses that cause COVID19 and the flu, can change how they look and stop the antibodies sticking to them. This allows the virus to sneak back into our bodies.

Fortunately, we have other immune cells that can remember past infections. These include CD4 T cells, known as the orchestrators of immune responses. CD4 T cells work with many other cells to control and clear pathogens. But we don't know enough about memory CD4 T cells to design vaccines that drive the generation of the most protective cells.

We study the CD4 T cells that recognise flu viruses. We ask how memory CD4 T cells are made, how they change over time, and how they protect us against subsequent flu infections. To do this, we made a unique mouse that enables us to easily identify the CD4 T cells that recognise flu.

Our first question is based on our finding that the memory CD4 T cells that form following a flu infection are very heterogenous. We want to ask when this heterogeneity develops, whether it is different depending on where the memory CD4 T cells are found in the body, and how it is affected by a subsequent infection. We will examine individual memory CD4 T cells to ask what molecules might control their generation and survival and how the cells maintain their identity. These data will help us understand the rules that affect the lifespan and function of these important cells.

One way CD4 T cells control viruses is by communicating with other cells by making proteins called cytokines. Only some memory CD4 T cells can make cytokines. We found that the memory CD4 T cells that can make cytokines are able to stay alive for longer periods of time than those that can't. We will examine this enhanced survival more closely and ask whether these cells can keep making cytokines throughout their lifetime or whether they switch to being a different type of memory cell.

For our last question, we will ask which molecules are important in the survival of a particular population of memory CD4 T cells. These are called multifunctional CD4 T cells and they can make several different types of cytokines. They have been linked to protection from various infections in animal models and in humans. We have chosen to examine the role of two molecules, Myc and Foxo1, based on our current studies. Multifunctional CD4 T cells make more of these molecules than other memory cells, suggesting that Myc and Foxo1 are important for how they survive and/or function. We will manipulate these molecules and ask whether and how this affects the memory CD4 T cells that form following flu infection. These experiments may help explain why multifunctional cells are more protective than other memory populations and potentially provide clues on how we could design vaccines to make better memory CD4 T cells.

Together, our studies will provide us with a much broader and deeper understanding of memory CD4 T cells. We will reveal new knowledge about how these cells form, survive and function to protect us from infectious disease.

Technical abstract
Immunological memory is the mechanistic basis for vaccine success. Current vaccines mainly protect by generating long-lived antibody responses. However, many viruses, including influenza virus and SARS-CoV-2, escape antibody-mediated protection through mutations. CD4 T cells recognise more conserved viral regions and, via their interactions with many other cell types, protect the host via multiple mechanisms.

The project is based on our studies of influenza virus A (IAV) specific CD4 T cells. Using unique reporter mice, TRACE, we can identify IAV specific CD4 T cells via permanent expression of EYFP. We find a heterogenous population of memory CD4 T cells. We seek to explore this heterogeneity to understand how it forms and investigate the molecules that enable memory CD4 T cells to survive over time.

We will perform and in-depth exploration of the development and stability of the heterogenous memory pool across lymphoid and non-lymphoid organs and in primary and secondary infections. These data will provide an unprecedented opportunity to identify the molecules and pathways that support the development and survival of a long-lived memory CD4 T cell pool.

Central to memory cell heterogeneity are CD4 T cells with and without the capacity to make cytokines. We found that memory CD4 T cells that produce cytokines have a pro-survival signature. We will explore the link between cytokine production and survival using adoptive transfers. Finally, we will examine the mechanistic basis for this enhanced survival, targeting molecules identified in preliminary studies.

Our project will generate important and novel knowledge and understanding relevant to the design and testing of new vaccines that aim to generate long-lived protective memory CD4 T cells. As CD4 T cells are also central to controlling tumours and cause disease in autoimmunity, our data will be relevant to these broader fields, enabling CD4 T cell responses to be enhanced or reduced as required.